Investigating CD1c Lipid-antigen presentation and its role in tuberculosis

The project studies the host-pathogen interaction in human tuberculosis and investigates the role of unconventional CD1-restricted T cells in the control of infection. The molecular basis of how lipid/CD1c regulates TCR recognition, and the functional role of CD1c-restricted T cells in human TB remain unknown.

It is hypothesised that CD1c and its restricted T cells regulate the host-pathogen interaction in human TB. This study aims to define the molecular mechanisms underpinning T cell recognition of CD1c, and in particular to investigate the functional effect of these T cells in TB.